Exploring the Intersecting Drivers of Gambling Harm: A Rapid Evidence Review

Gambling harm is a growing public health concern, yet the evidence base remains fragmented and siloed. Research has tended to examine single factors such as mental health, socio-economic status or gambling availability in isolation—without considering how these intersect to compound vulnerability. Evidence shows harms are unevenly distributed: people in lower socio-economic groups, neurodiverse individuals (particularly those with ADHD or autism), and minority ethnic communities are disproportionately affected, often in combination with co-occurring substance use or mental health conditions. Structural drivers, including venue density in deprived areas and the expansion of online gambling, intensify risks, while temporal patterns of play, family dynamics, and gendered or cultural contexts remain underexplored. Recent qualitative studies highlight that gambling harms rarely occur in isolation and are embedded within wider adversities such as trauma, homelessness, and inequality. Despite these insights, there is no systematic synthesis that addresses how overlapping vulnerabilities and cumulative risk shape gambling harms. The field of gambling research has been dominated by studies that rarely prioritise the perspectives of those directly affected by harm (Sweet, 2025a). This review will place lived experience at its core, ensuring that the voices of people with firsthand experience shape the process from the outset.